Collaborative Ultra Low Carbon Demonstrator Vehicles

The Collaborative Ultra-Low Carbon Demonstrator Vehicle project bring together three environmentally focussed transport operators (John Lewis, Howard Tenens, and Lenhams) with the Centre for Sustainable Road Freight Transport, with the aim of demonstrating a 70% reduction on carbon emissions in a wide range of articulated vehicles. To do this the results of recent research into truck aerodynamics commissioned by John Lewis and carried out by Cambridge University, will be combined with technology that substitutes the majority of the diesel used with bio-methane, and many other interventions, to achieve the challenging target.
As well as the high profile demonstrator vehicles, one output will be a software tool that allows other operators to look at the individual, and combined effects of the interractions for their own fleets and drive cycles.